Digital Twin: Fast Track Industrial Prototyping Toolset and Methodology

An innovative digital solution will be developed for an improved cask filling system, using a digital twin to demonstrate and optimise the manufacturing process improvements achievable through the developed whisky cask filling system. The consortium, led by DAI, an IT solution delivery SME, will develop an improved cask filling system which will fill the casks to 100% in an equivalent cycle time to current filling solutions (which fill to below 95%) using a digital twin and data captured from the physical system to iteratively refine the solution. The project will fully validate the digital twin and demonstrate virtual commissioning and operational improvements. The technology developed and demonstrated within the project is applicable to a range of industry product and process improvement challenges, for example in the oil & gas, power production and pharmaceutical industries.